Characterisation of genotype-molecular phenotype interactions to provide a platform for genetically validated drug discovery and development in NAFLD

Liver disease caused by excess fat in the liver is increasingly common and can lead to liver cirrhosis, cancer and death. There are currently no drug treatments available for the condition. Studies have identified common genetic changes which increase the chance of developing fatty liver though it is unclear how they do this. Understanding the link between genetics and disease provides an opportunity to develop new and effective drugs. In this project GlaxoSmithKline will partner with Imperial College London to use state-of-the-art technology to carefully examine levels of different genes in the liver samples from patients with fatty liver disease. These data will be used to understand how gene variants cause disease, how genes may be targeted by new drugs to treat disease and in which patients they may be most effective.

Technical abstract
Non-alcohol related fatty liver disease is a common cause of abnormal liver function tests and end-stage liver disease. The condition demonstrates significant clinical heterogeneity including variable association with features of the metabolic syndrome, disease stage and subsequent progression. There are no therapies currently licensed for the condition, several potential agents have failed in late-stage clinical trials. The use of genetics to identify drug targets and prioritise candidate therapeutic agents for development is a proven means to increase the likelihood of subsequent approval. NAFLD is a polygenic disease and recent studies have identified a number of genetic risk loci, however the links between these genetic variants, gene function or expression and ultimately disease causation are not clearly understood. GlaxoSmithKline and Imperial College London will partner on this project through the exchange of clinical, academic and industrial expertise and resources. The project will use state-of-the-art image analysis and spatial transcriptomic techniques to precisely characterise, at a single cell resolution, the expression profiles present in the livers of patients with different stages and phenotypes of NAFLD. This rich dataset will be used to understand genotype-phenotype interactions in NAFLD in order to provide a platform for both discovery and validation of putative drug targets.